Mitigating Confounding Factors in Myoelectric Control Through Adaptive Modelling and Learning

Myoelectric control systems for prosthetic limbs face significant challenges in maintaining long-term performance accuracy due to physiological variability and environmental factors. This research addresses critical limitations in current myoelectric control methodologies through innovative adaptive learning and modelling approaches. The primary objective is to develop robust strategies for mitigating confounding factors that compromise the reliability of neural decoding in prosthetic interfaces.
The research presents three interconnected investigations. First, an active learning framework is developed to enhance the adaptability of myoelectric decoders. By implementing sophisticated sampling strategies, including the least confidence and smallest margin techniques, the approach demonstrates significant performance improvements. Experimental results reveal a 4-5% accuracy enhancement for able-bodied participants and approximately 2% improvement for individuals with limb differences, achieved with only 3.2 minutes of carefully selected training data.
The second component introduces GREAT, a comprehensive surface electromyographic (EMG) dataset that addresses a critical gap in understanding signal variability across different arm positions. Comprising EMG and hand kinematics data from 8 participants performing 6 distinct hand gestures, this dataset provides a robust resource for developing position-invariant myoelectric control algorithms.
The final investigation explores the complex challenge of arm position decoding, utilizing a latent signal representation to simultaneously decode gestures and arm positions. This approach challenges the traditional protocol used to create a robust myoelectric decoding for upper limb prosthetic and neural interfaces.

Collectively, this research contributes a novel approach to addressing long-standing challenges in myoelectric control. By integrating active learning, comprehensive data collection, and advanced machine learning techniques, the thesis provides innovative solutions for improving the reliability and adaptability of prosthetic control systems. The findings have significant implications for reducing prosthesis abandonment and enhancing user experience in assistive technologies. The research demonstrates that adaptive modelling and learning strategies can substantially mitigate the confounding factors that historically compromise myoelectric control systems, offering a promising pathway for more responsive and reliable prosthetic interfaces.